Augmented Intelligence Guidance System for Carers

QCS is passionate about empowering those in the care sector. Experts in artificial intelligence agree that the future lies in augmented intelligence; intelligence that augments the human mind, not intelligence that replaces it. We are already market leaders in providing guidance and support to the care sector, we want to be able to make that expertise far more accessible to carers in every role in their organisation wherever they find themselves.

Everyone deserves outstanding care at all times. Making the right decisions to ensure that can be a challenge at the best of times, but the current Covid-19 pandemic has the care sector facing its biggest ever challenge.

The current rapidly changing environment has meant that carers often don't have the latest knowledge on what safety measures to take, what care to provide or what best practice protocols are.

Imagine a world where a carer has an assistant in their smartphone which automatically keeps them up to date with relevant changes to policy and procedure in their native language guided by historical use, the specific needs of those that they care for and other carers with a similar profile.

This will vastly increase carers' ability to make safer decisions and to dispense care with less time spent digging for information and more time spent caring. Carers will be assisted by a never sleeping, never tiring, never frustrated intelligence that empowers them to make better, safer, life-saving decisions. Critical information will reach these critical people at a critical time.